Against Monolingualism, 1975-1996: Jacques Derrida's Transformation of the Dichter-Denker Paradigm via the Poetry of Ponge, Deguy, and Khatibi

My project compares the philosophical exploration of poetry's sociopolitical potential in two 20th century thinkers, Martin Heidegger and Jacques Derrida.